LSO Play - Technology in the classroom

LSO Discovery - the education and community programme of the London Symphony Orchestra - has long held the objective of making its work available to audiences who aren’t physically or geographically positioned to engage with it. Technology is a mediating form in this scenario, but UK formal education - particularly at Key Stage 3 level and below - seemingly has a wide variation in the provision of resources. In order to ensure relevance and to map the technological evolution currently affecting teaching practice, the LSO plans to complete a programme of research into current and future contexts. The outcomes of this research will help inform the strategic development of digital education resources, and help to ensure that the widest range of participants are given access to them.